Combating Cancer with Data Science: Deep Learning of Histological Images for the Detection of Lymph Node Metastases

Lymph nodes are a common site for the spread of cancer. The student will learn state-of-the-art techniques in Data Science involving Deep Learning to detect cancer automatically in lymph-node histology images.
This will alleviate the workload of trained histologists in the UK, who struggle to keep up with demand. It will lead to earlier detection and lives saved. Training across two GW4 universities will be immersed in strongly multidisciplinary environments.